University College London and Ventive Limited

To develop and implement engineering design protocol and database which would enable Ventive to embed the indoor air quality and ventilation effectiveness in their product development.